University of Reading and GP Update Limited

To develop an engaging and effective online teaching platform to compliment the current face to face offering. The key to the project is to make sure that the new courses meet the unique selling point of being relevant, challenging and fun.